Complex Reasoning in Large Language Models

Understanding and utilising human language effectively hinges on mastery of various reasoning skills. In everyday communication, we frequently engage in different types of reasoning: from performing basic arithmetic and making sense of common knowledge, to understanding the sequence of events over time. Recognising the importance of these skills, this PhD project, titled "Complex Reasoning in Large Language Models (LLMs)," explores how these capabilities can be integrated and utilised in artificial intelligence, specifically in general-purpose language models.

Language models have seen rapid developments in recent years, with an ever-increasing number of people using LLM-powered AI chatbots to support their day-to-day work, from aiding programmers in debugging code to supporting content creators with rapid text generation. These models learn from vast amounts of text data, enabling them to generate text that is often indistinguishable from that written by humans. However, their ability to reason does not always match their proficiency in generating coherent language. This research aims to bridge this gap by evaluating and enhancing the reasoning capabilities of these models, thereby improving their performance in a variety of applications.

A key aspect of this research is to develop methods which encourage the integration of reasoning skills directly into the training process of language models. This involves exploring new training objectives that more closely mimic the challenges models face in practical scenarios. By adjusting how models learn during their training we aim to explore improvements not just in how they reason, but in their overall ability to understand and generate human-like text.

To tackle these challenges, our research will explore several strategies:
1. Improved Training Objectives: We are investigating novel ways to structure the training objectives of models, to target their reasoning capabilities. This could involve tasks that require the model to follow a line of reasoning across multiple sentences or to solve problems that require understanding and manipulating numerical data.
2. Extended Training Steps: Beyond initial training, we are experimenting with extended training phases that progressively target complex reasoning tasks, helping the model to build on its reasoning skills.
3. Modifications in Model Architecture: We are also exploring adjustments to the underlying architecture of language models, to make them more conducive to processing and integrating multiple reasoning types effectively.

Throughout this project, we are examining how improvements in these areas can enhance a model's ability to perform end-to-end reasoning-a key component in applications ranging from automated text summarisation to real-time decision-making systems. By the end of this research, we hope to have developed a framework that not only advances the theoretical understanding of complex reasoning in AI but also contributes practical enhancements to the field of natural language processing.